p63 isoforms and keratinocyte differentiation

The p63 family of proteins are important for the normal development of the head and neck region, limbs and the skin during embryonic life. This family is also important in maintaining the presence of normal epithelial surfaces, such as the skin and breast in adulthood. p63 is found to be abnormally expressed in most epithelial cancers, however, the cause or the consequence of this altered expression is not known. This proposal seeks to understand the role of p63 in skin differentiation with the hope that this will also help in understanding the role of p63 in the development of cancer.

Technical abstract
The p63 proteins are related to the p53 and p73 family at the sequence and organizational level. While there are sequence homologies and domain similarities between the families, p63, unlike the other family members, is required for development of the skin, limbs and craniofacial regions during embryogenesis. There are 6 isoforms of p63, which are coded from a gene locus using different promoters and splicing patterns. In p63 null mice, limbs and the craniofacial region do not develop properly and the mice have no stratified skin. In the developing skin, there is controversy as to the role of the p63 isoforms. In one strain of null mouse the authors observed a single layer of epithelial cells but no stratification and suggested that p63 was involved in commitment to stratification and terminal differentiation, while in different null mouse strain, clumps of stratified skin was observed and the authors suggested that p63 was involved in stem cell maintenance. In adult human skin only the 3 short forms of p63, deltaNp63alpha, deltaNp63beta and deltaNp63gamma are expressed. We have concentrated our efforts on determining the role of the most prevalent isoform, deltaNp63alpha. Depletion of this isoform resulted in reduced replication in the basal layer, inhibition of differentiation with altered stratification. We have also shown that depletion results in decreased alpha6beta4 integrin expression and disruption of E-cadherin localization. Both integrins and E-cadherin activity are essential for keratinocyte differentiation. In addition, the exogenous expression of deltaNp63alpha in normal keratinocytes causes an increase in expression of alpha6beta4 integrins. Alpha6 is a marker of skin stem cells where high levels of expression are used to isolate these cells. Our results to date suggest three possibilities: firstly, that deltaNp63alpha may be involved in commitment to differentiation, secondly, it may control cell cycle regulation and thirdly, it may be involved in both functions, along with other p63 family members. Therefore, we wish to further these studies by determining if deltaNp63alpha is involved in commitment to differentiate, or cell cycle regulation, to investigate how integrin expression is controlled by this isoform and elucidate novel interacting partners that may explain its functions.